Mechanisms of antigen-mediated T-cell activation and cytotoxicity

1. Mechanisms of antigen-mediated T-cell activation.

- The molecular mechanisms of TCR-mediated T-cell activation will be dissected using different combinations of extracellular structural domains, transmembrane domains and intracellular signalling domains assembled in an artificial chimeric receptor. An endogenous "model" TCR will be used as a reference of optimal T-cell activation.

- Measure the transcriptional changes induced by antigen stimulation via TCR and compare it with the transcriptional changes induced by different combinations of extracellular and intracellular domains. Any difference in signal transduction downstream of a particular type of chimeric receptor will induce a characteristic variation in the transcriptional profile that can be compared with the transcriptional changes induced by endogenous TCRs. It will be possible to determine which components of the TCR are important for optimal T-cell activation under physiological conditions and improve the knowledge for a rational design of chimeric receptor to be used in clinic.

- Analyse the spectrum of T-cell subpopulations that are amplified and activated after antigen stimulation by different combinations of structural and transduction domains. Phenotypic characterization of cell subpopulations will be compared with data from gene expression analysis to determine if it's possible to detect any signature or cluster of genes whose expression is affected by a particular component of the T-cell receptor. This will give an important indication of which particular feature of the T-cell receptor is important to induce the expansion and activation of a particular subpopulation of T-cells.

2. T-cell subtypes activation and killing mechanism.

- In this project we would investigate in vitro which cell types provide the strongest cytotoxic response following antigen recognition by cell sorting CD3+ve sub-populations (e.g. CD4 vs CD8 vs NKT) and directing these pure populations against specific antigens. This will be achieved using chimeric antigen receptors to direct primary human T-cells against specific antigens (e.g. CD19) and/or T-cells with defined antigen specificity derived from transgenic mouse models (e.g. OVA). We will also examine the function of phenotypically distinct subsets (e.g. Th1 vs Th2 vs Th17 cells) to determine whether selecting or driving T-cell differentiation down a particular route during in vitro expansion affects T-cells cytotoxic proprieties. For example there is strong evidence that human Th1 cells express high levels of Perforin and Granzyme B compared to Th2 cells, however there is limited evidence that human Th1 cells can kill effectively.

- We will also determine the mechanisms of killing employed by the different T-cell types, in particular examining the role of perforin/granzyme based mechanisms versus FasL: Fas mechanisms. We will also examine granulysin-mediated killing since human T-cells can also perform killing via granulysin expression (unlike murine T-cells). Examining the relative role of each mechanism can be achieved by using CRISPR to delete particular genes of interest to interrogate function.